Engineering Doctorate - Applied VR R&D

This EngD project will research and develop applications of deep learning for computer generated
holography. The primary aim is to develop versions of existing techniques for applications within
holography, to improve holography and show case the potential of the technology.
VividQ requires the research and development work to utilise deep learning to further improve the
computer generated holography products they provide.

Potential impact
The Centre's purpose in the broadest sense is to have an economic impact by training industry-ready researchers to the highest standard.

Our chosen sectors within digital media are ones known to have a shortage of such people. From our previous experience with the Centre's partner companies, we have made significant changes in this Proposal to ensure that we are keeping up with what our graduates need to stay ahead in an internationally-competitive world.

Graduates will be the research leaders of the future, trained in technical, business and venture skills. They will be innovators, in some cases visionaries, and will make a significant high-level contribution to the companies they create or for which they work.